Privacy-By-Design Toolkit

The Privacy-by-Design toolkit, informed by a substantial body of research, enables organisations that develop software systems to embed privacy-by-design principles into DevOps and Agile software engineering processes, taking a lifecycle approach to prevention of costly and reputationally damaging data breaches. This project will develop the value proposition and identify the market for the toolkit.